Molecular dissection of the role of ARAP3 in angiogenesis

Technical abstract
Consistent delivery of oxygen and nutrients to all cells is vital for multicellular organisms. This need becomes particularly apparent during embryonic development or during growth of tumours. To be successful, in both cases, blood vessels need to be formed, by a specialised process termed angiogenesis. Angiogenesis is very complex.